Using a digital tool to increase understanding of nutrition and hydration amongst care home staff

In collaboration with Warwickshire Public Health and the Mental Health and Wellbeing group at WMS, the aim of this PhD is to determine the current barriers to healthy nutrition and hydration behaviours among elderly care home residents, to appraise the effectiveness of current interventions/practices in encouraging positive eating and drinking behaviours, and to develop and pilot a novel intervention based on that learning.
The objectives may include:
Conducting a systematic literature review of the effectiveness of current interventions aimed at impacting on the eating/drinking habits of elderly people in care homes.
Exploratory study investigating staff, residents/family members' views on current issues (including motivators and barriers) in eating and drinking behaviour.
Development of a co-created intervention to address some of the barriers/motivators highlighted
Evaluation of intervention effectiveness
Cost-benefit modelling analysis of intervention impact
It is likely that any intervention will have a technology-based solution (e.g., digitally-delivered skills training intervention for staff). This fits within the EPSRC Healthcare theme.